Workshop: UK Easter Probability Meeting 2023

This is an application for partial funding for a 5-day research workshop in probability entitled Stochastic Modelling of Complex Systems, held at the University of Manchester, 27 March to 31 March 2023.

The UK Easter Probability Meeting 2020, funded by EPSRC, was planned to take place at the University of Manchester in March 2020, when the Covid-19 pandemic struck. The meeting was cancelled at short notice as research transitioned to remote activities. As part of the return to in-person research events, we are applying to run a new version of this meeting in 2023 at the same venue.

The meeting will benefit UK mathematics by enhancing interactions between UK and international experts on recent developments and future study in probability and its applications to other areas of research. Particular emphases are placed on the participation of female academics and early career researchers. The workshop will offer an opportunity for the UK research community in Probability to come together, and especially for early-career researchers to have the chance to network once again. As a consequence, the application following is substantially similar to the original, funded application to EPSRC (EP/T011696/1) which was to be used for the 2020 event. The application has been updated where appropriate to reflect changed circumstances, including an updated speaker list and a reassessment of support required.

Probability is an area of strength for the UK and importance for many other scientific disciplines. Our workshop focuses on the newly-developed applications of probability to other areas of research including statistical physics, mathematical ecology and random networks. The workshop is centred on three mini-courses, given by internationally distinguished researchers, corresponding to the three themes mentioned above. The mini-courses will be complemented by twelve invited talks from leading researchers, alongside opportunities for PhD students and early career researchers to give contributed talks or present at a poster session.

Additionally, the proposed schedule of the workshop contains time set aside for break-out sessions and discussion groups, to facilitate exploration of new research directions and to support the formation of new collaborations.